ICURE Aid for Start Ups Cohort 4 - Interface Polymers Limited

Polarfins are a new range of polymer additives that modify the properties of the world’s most commonly used plastics – polyethylene and polypropylene – making them easier to mix, glue, paint and coat. These additives will radically transform the performance and cost competitiveness of polymeric materials in a plethora of market applications, from high-tech composites to recycling. Interface Polymers Limited is a University of Warwick spin-out which will develop the production of Polarfin additives, getting the technology out of the lab and into the hands of customers across vast global industries including packaging, construction and automotive.